De novo evolution of dosage compensation on young plant sex chromosomes

Sex chromosomes are special parts of the genome that determine whether an individual develops as a male or a female. Sex chromosomes represent an impressive example of evolutionary convergence - despite they evolved hundreds of times independently in different organisms, their properties are similar, indicating the generality of evolutionary forces driving their evolution. Sex chromosomes typically evolve from autosome(s) that acquire sex-determining gene(s) and stop recombining around that gene(s) in the heterogametic sex. Suppression of recombination in a region around the sex-determining gene(s) leads to gradual genetic degeneration of the sex-specific (e.g. Y-) chromosome, which creates imbalance in gene dosage for sex-linked genes: in XX females the X-linked genes are present in two copies and only in one copy in XY males. This imbalance is thought to drive evolution of dosage compensation (DC) systems, that evolved independently and work differently in different organisms. For example, fruit fly males increase yield from X-linked genes to compensate for lack of second copy of X-linked genes in males, eutherian mammals inactivate one of the two copies of X-chromosomes in females, while nematodes down-regulate both X-chromosomes equally, ensuring similar amount of product for X-linked genes in the two sexes. How such DC systems originate and evolve remains poorly understood, and 'old' sex chromosomes, such as those in mammals and fruit flies, are hardly suitable to study the early steps in evolution of dosage compensation.
This project will take advantage of the recent evolution of sex chromosomes in plant Silene latifolia to study the origination and early steps in evolution of dosage compensation system. Most species in genus Silene are hermaphroditic, while a few species, including Silene latifolia, evolved separate sexes and sex chromosomes relatively recently (~11 million years ago), allowing us to compare closely related species with and without sex chromosomes. It has been demonstrated that Y-chromosome in this species has begun degenerating and nascent dosage compensations is present on the X-chromosome. The recent origin of S. latifolia sex chromosomes and the availability of congeneric species, representing the ancestral state without sex chromosomes, provide an opportunity to unravel the evolutionary forces and processes shaping sex chromosomes at the early stages of their evolution. In particular, we will study how long it takes to evolve dosage compensation and whether nascent dosage compensation evolves gene-by-gene (that is, up-regulation in males evolves only at some X-linked genes that lost Y-linked copy), or chromosome-wide changes in chromatin structure up-regulate most genes along the X-chromosome. Taking advantage of this powerful system we will test the theories of evolution of sex chromosome and DC. In particular, we will test whether the recently proposed theory by Lenormand et al (2020, 2022) correctly predicts the "early" evolution of DC in concert with Y-degeneration. This new "DC-early" model will be contrasted with the traditional "DC-late" scenario implying that evolution of DC follows Y-degeneration with some delay needed to evolve DC-mechanisms. To test these theories and to study the early stages in evolution of DC we will measure gene expression of sex-linked genes in male and female S. latifolia plants, as well as in closely related Silene species. We will also study and compare chromatin structure around dosage compensated and non-compensated genes. This will allow us to infer evolutionary dynamics of DC, as it arises on young sex chromosomes, which will significantly advance our understanding of how DC systems evolve generally.

Technical abstract
This project will shed light on the early stages in evolution of dosage compensation (DC). It will take advantage of the recent origin (~11 million years ago) of heteromorphic sex chromosomes and nascent DC in plant Silene latifolia, to unravel the evolutionary forces and processes driving evolution of DC. The particular strength of this system is that sex separate sexes and sex chromosomes evolved de novo in a small cluster of dioecious species, with most (>700) Silene species non-dioecious. This (i) provides an opportunity to study evolution of sex chromosomes and DC from scratch; (ii) makes it possible to compare expression of sex-linked genes in relatively closely related dioecious and non-dioecious species to analyse the change in gene expression over time once genes become X- and Y-linked. We will use this powerful system to address the following questions central to our understanding of evolution of dosage compensation:
Q1) Does DC evolve "early" - in concert with Y-degeneration, as proposed by the new theory (Lenormand et al 2020, 2022), or "late" - after Y-degeneration, as traditionally assumed?
Q2) Does nascent DC evolve locally (gene-by-gene), or globally (X-chromosome or arm-wide)? Does local chromatin structure play a role in nascent DC?
Q3) Does evolution of DC lead to sexual conflict for gene expression, as postulated by theory?
Q4) Has S. latifolia evolved female X-chromosome inactivation and maternal imprinting?
To address these questions, we will measure gene expression of sex-linked genes in male and female S. latifolia plants, as well as in closely related Silene species to infer evolutionary dynamics of DC, as it arises on young sex chromosomes. We will also use ChIP-, ATAC- and bisulfite-seq to study and compare chromatin structure around dosage compensated and non-compensated genes. This will significantly advance our understanding of the mechanisms and processes involved in evolution of nascent DC.